Feasibility of Automated Zero Touch Cashflow Forecasting using Artificial Intelligence

Cashflow management is a well known challenge for small business. In the UK more than 99% of companies are classed as SMEs, 50% fail in their first five years, with 80% of failures due to cashflow issues. The tools for managing and forecasting this critical aspect of their business are lacking, many business owners manually forecast using company account data downloaded to spreadsheets. Current forecasting tools simply implement this same approach using cloud accounting data.

Fluidly will use time series analysis and machine learning to improve cash forecasting. Fluidly will use a company's cloud accounting data to make predictions and surface insights automatically, at any time, without human touch. Our aim is to pre-empt financial difficulties, spot anomalies and to optimise cashflow using artificial intelligence as opposed to implementing existing flawed cashflow forecasting methodologies.

We have already launched a web based application for debtor management for improved cash positioning, this project will build upon that platform.